Creating a secure platform from consumer to manufacturing

Enabling disabled people to tailor products that are unique to them, while maintaining robust cyber security of sensitive personal data for them, and of commercial data through the complex assisted living supply chain.